University of Leicester and Fresh-Pac Chilled Foods Limited

To develop and implement new, sustainable production processes through the application of materials science and chemistry to increase productivity and quality of key food ingredients and end user products.